wildID: Pioneering Biotechnology For Wildlife Crime Detection And Prevention

wildID is a mobile and web-based application that uses machine learning to identify protected bird-of-prey species from digital images of their eggs. Designed for law enforcement, it delivers real-time, accurate species-level identification during search and seizure operations to combat illegal wildlife trafficking. The app is the first AI-driven forensic tool to address species-level egg identification, enhancing digital forensics capabilities in environmental crime.